Computer modelling of irregular nonlinear surface waves and their effects on offshore wind turbine structures

The project addresses the growing demand for advanced predictive models in offshore wind energy production. As offshore wind farms expand into deeper waters and harsher sea conditions, current models, which often rely on overly simplistic linear theories, fail to accurately predict the complex wave-induced loads on wind turbine structures. This research aims to develop a novel mathematical model and to conduct computations that can accurately predict the nonlinear hydrodynamic forces acting on offshore wind turbines, particularly those situated on floating platforms, providing a more accurate understanding of both extreme and fatigue loading conditions. This advancement is crucial for optimising the design and cost-effectiveness of offshore wind turbines and their foundations. The developed model is expected to offer significant benefits to the offshore energy industry, with potential application in optimising wind farm layout and contribution to the broader goal of reducing energy costs in the renewable energy sector.